Advanced Thermoformable Cross-linking Resin Unidirectional Tapes - TAPE-Extreme

This project will provide a unique and valuable addition to the materials palette by combining the advantages of thermoset and thermoplastic composites, but with ultra-high temperature resistance.

Our innovation arises by combining dry UD fibre with a new high temperature resin formulation, which is not currently on the market. This will create an intermediate tape composite material that can be laid up or formed like a thermoplastic, but which can be subsequently crosslinked like a thermoset and withstand temperatures of more than 350°C. It therefore sits in a unique category of its own and offers a new set of design, manufacturing, and performance advantages.